Newcastle University and Nuchido Limited

To develop unique biological platforms for testing identified molecules that inhibit cellular ageing (senostatics) or selectively kill senescent cells (senolytics) to formulate science-based anti-ageing products.